Productivity improvements for the elastomer part manufacturing industry via the development of novel fluid based functional elastomer systems and processes designed for additive manufacturing technologies.

Productivity improvements for the elastomer part manufacturing industry via the development of novel, fluid based functional elastomer systems and processes designed for additive manufacturing technologies.